SmartCal

The SmartCal project will develop a dynamic calibration system using RFID tagging and advanced software to allow precision manufacturers to drastically reduce non-conformance issues, improve process efficiency and reduce cost in the calibration cycle. This will be achieved through tool degradation, location tracking and smart software.